Low cost, broadly efficacious Pneumococcal vaccine

Immunisation programmes have proven successful against some of the world’s most deadly diseases but unfortunately vaccines are not available to protect against many existing infections and new vaccine approaches are required urgently to prevent evolving and emerging diseases. For example, vaccines are not available to protect against some strains of bacteria that cause pneumococcal disease (including pneumonia and meningitis). Between 5-10% of all adults and 20-40% of children are carriers and Pneumococcal disease causes more infant mortality than TB, HIV and malaria combined. Existing vaccines are very expensive and cover only a limited number of pathogenic strains. This project will develop an innovative approach for a broadly protective vaccine “PnuBioVax” effective against all disease causing S. pneumoniae strains.